DryGroAF (DAF)

The DryGro™ process enables the production of crops on arid land - it uses 99% less water than

conventional agriculture and has the potential to transform large areas of land which are currently

unproductive. The focus of the DAF project is to develop the process to grow biomass to produce animal

feed.